Shieldpay: A digital escrow, removing the risk of commerce

Shieldpay is an innovation led, UK-based fintech solutions provider.

This project sees the development of an innovative and disruptive financial technology solution that re-thinks the real estate transaction process, saving resources, speeding up the process and providing much greater fraud prevention.